Fertility, Motherhood and Family and transgender people in South Africa

The proposed study specifically examines fertility, motherhood, and family experiences of
black African transgender women in South Africa. Transgender (TG) is an umbrella term
used to describe individuals who identify with a gender incongruent to their sex assigned
at birth.